Hybrid Quantum Machine Learning methods for NISQ devices

Quantum Machine Learning (QML) combines the principles of quantum mechanics with machine learning to develop algorithms that may outperform their classical counterparts in specific tasks. It has been proposed as a transformative approach, yet demonstrating a clear quantum advantage remains an open challenge. This project investigates the theoretical and practical potential of QML algorithms, focusing on their applicability and performance in the current Noisy Intermediate-Scale Quantum (NISQ) era.

The primary objective is to understand and quantify the scenarios where QML algorithms can provide a meaningful advantage over classical methods. Specifically, we will examine how the interplay between quantum and classical resources impacts the performance and scalability of these algorithms. The research will address three key questions:

1. What types of machine learning problems (e.g., supervised, unsupervised, or optimization) are most likely to benefit from quantum enhancement?
2. What are the physical and mathematical properties of QML algorithms that distinguish them from classical approaches?
3. How do the characteristics of different quantum hardware platforms (e.g., superconducting qubits, cold atoms, photonics) influence algorithmic performance and realizability?

This project employs a two-pronged approach:

Theoretical Analysis:
- Develop a framework to identify and characterize features of QML algorithms that cannot be efficiently simulated classically.
- Explore trade-offs between quantum and classical computational resources, particularly in hybrid quantum-classical models that dominate the NISQ era.
- Analyze potential bottlenecks in training QML models, such as over-parameterization and noise sensitivity.

Experimental Validation:
- Benchmark existing QML algorithms across different quantum hardware platforms.
- Evaluate the alignment between algorithmic requirements and hardware capabilities, identifying which platforms are best suited for specific QML tasks.
- Investigate algorithms optimized for specific hardware constraints, such as limited qubit connectivity or coherence times.
- Potential Outcomes and Applications

The results of this research will provide a deeper understanding of the conditions under which QML algorithms offer practical advantages. Potential applications include:

- Data Classification and Feature Selection: Identifying tasks where quantum-enhanced algorithms find better feature spaces, or at least in a faster manner.
- Optimization Problems: Addressing real-world scenarios in chemistry or material science where quantum optimization may excel.
- Algorithm-Hardware Synergy: Informing the development of quantum hardware tailored to specific algorithmic needs.
By addressing these questions, this project aims to contribute to the broader goal of advancing the practical utility of quantum computing in machine learning and beyond.

Relevance to Physical Sciences and Engineering
This project lies at the intersection of quantum computing, computational science, and machine learning. It involves the development of novel theoretical frameworks and experimental benchmarks, both of which are essential to understanding the emerging capabilities of quantum technologies. The insights gained will guide future advancements in both quantum algorithm design and hardware engineering, fostering innovation across multiple domains in science and industry.